JENNIFER3: Japan and Europe Network for Neutrino and Intensity Frontier Experimental Research 3

JENNIFER3 aims to continue, further develop and finalize the research and communication activities started in 2015 within the JENNIFER project and currently being carried on by the JENNIFER2 MSCA-RISE project, which will conclude in may 2025. The community forming the JENNIFER3 consortium is putting together three research programs at experimental facilities located in Japan where very rare processes can be observed: accelerator produced neutrinos (T2K and HyperK collaborations), cosmic neutrinos detection (HyperK collaboration) and a high luminosity electron-positron collider (Belle II experiment at SUPERKEKB). Such programs use different approaches, are sensitive to different “messengers” of the new physics world and are essential to complement the so called “energy frontier” investigation which is carried on at the LHC.
Sinergy and knowledge sharing among them is the drive force of the JENNIFER3 project, which on one hand fosters the collaboration of European scientists with the Japanese research community, while on the other hand promotes close collaboration among different European research groups around key technologies, such as cloud computing and data network developments, machine learning applications for data filtering and reconstruction, photon detection, solid state detectors, particle beam monitors. Collaboration with private sector technology providers is also essential to reach the scientific objectives of the project. All project members are also committed to disseminate and communicate their work to the scientific community and to the European society through various initiatives aiming to different targets.
Cross fertilization between different research communities and approaches is the real added value to boost the project impact, both in terms of scientific results and of researchers’ careers.